Prospective Cost and Environmental Sustainability Modelling for Battery Innovation

Long Duration Hybrid Energy Storage Growing concern over global warming is fuelling the move from fossil fuels towards alternative (green) generation, for example, wind / solar.